The Robert Gordon University and seaEnergy plc

To develop an operational and economic model to assess and manage the life cycle cost of alternative operations and maintenance ( O&M) strategies of offshore wind farms